The use of CRISPR-scaring and single cell approaches to study mammary epithelial cell differentiation dynamics in health and disease

Each organ in our body is composed of millions of cells. However, not all the cells within an organ are the same, they all have a defined role and fate which cumulatively dictates the function of the organ. The mammary gland is one of the defining organs that distinguishes mammals from other organisms. The primary role of the mammary gland is to produce and secrete milk to nurture new-born mammals. Just like any other organ the mammary gland is composed of multiple cell types each with a defined role and fate. Understanding how these different cell types relate to each other and contribute to development of disease is required. It is only within the last 5 years has it become technically feasible to identify which genes are active within a single cell. We have recently used this novel technology to profile 23,000 individual mammary cells and determine their identity and chart their fate. We found that we can divide the 23,000 cells in to 15 different groups based on their identity. We also found that there is a hierarchical structure to these 15 different groups of cells. Some groups were only found during milk production (lactation) while other cells were found in all stages and are capable of giving rise to most of the other types of cells. We call these cells progenitor cells. Further, we found that these progenitors maintain a "memory" of having undergone pregnancy which possibly facilitates milk production in subsequent pregnancy. Interestingly, it is known that an early pregnancy substantially decreases a woman's risk to develop breast cancer during her life. In this proposed study we aim to build on the identification of these different groups of cells and utilise the single cell technology to further understand the changes in the progenitor population in response to ageing, pregnancy and its role in cancer development.

Technical abstract
The mammary gland is a unique organ as it undergoes most of its development during adulthood. Understanding the cellular dynamics during the mammary gland transformation from a nulliparous state through pregnancy, lactation and involution has been the focus of recent research. Understanding the dynamics of these transformations also sheds light on early events leading to tumorigenesis. We recently used single cell RNA sequencing to chart the differentiation dynamics of 23,000 mammary epithelial cells through these four stages of adult development. We were able to identify 15 clusters of MECs and chart their developmental trajectory across the 4 time points. Our data clearly showed that luminal cells have an organised hierarchical structure with a distinct luminal progenitor population at the top of this hierarchy. Interestingly, we found that luminal progenitors change their expression profile if they have gone through pregnancy and lactation. Luminal progenitors are of particular interest to our group as they have been shown to be the cell of origin of triple negative breast cancer. Therefore, in this proposal we will aim to address two question which remain outstanding in mammary gland field by using single cell approaches. First, we will use scRNAseq to determine the changes in cellular composition of the mammary gland and gene expression in response to aging, parity and (germline) cancer predisposition. The impact of ageing and parity (and their interplay) on breast cancer risk is well documented however, how they affect the cellular composition of the mammary gland has not been comprehensively delineated. Second, we will generate a novel mouse model which will allow us to perform CRISPR scaring coupled to scRNAseq to determine the lineage history of individual cells and at same time their identity. This unbiased approach will address the questions regarding the contributions of unipotent and multipotent stem cells to epithelial homeostasis.

Potential impact
Who might benefit from this research?
1) Mammary gland biology field
2) Stem cell biologists
3) Developmental biologists
4) Clinical researchers

How might they benefit from this research?
1) Novel understanding and new knowledge of how the mammary gland cellular homeostasis takes place in response to aging and early stages of breast cancer.
2) Potential for novel biomarkers being identified thus aiding earlier diagnosis of disease.

3) Generating large publically available scRNAseq datasets which can be mined by researchers in the future.
4) In addition, we will generate a new mouse model that will allow us to introduce CRISPR based genetic scars which can be used for genetic lineage tracing studies. We intend to use this mouse model to study the mammary gland, but the mouse model could also be of interest to other scientists studying cell fate decisions in other organs.